New paradigms of expression: enabling young children with selective mutism to communicate by connecting brains and bodies in new and creative ways

This study aims to test the suitability of dance and music to help 3-5 year old children with selective mutism (SM) to unlock their creative voice using improvisation techniques that help the brain and body to construct new paradigms of expressive communication. This study will contribute to the current gap in research by building significant new interdisciplinary knowledge around SM and the importance of creativity in the processes of building self-mastery, creative confidence and neurodiverse communication skills for SM children.